MRC Transition Support Award [CDA] [Maria Jimenez-Sanchez]

Drug discovery strategies have traditionally focused on neurons as the main targets in Alzheimer's disease and other brain disorders. In the brain, neurons are responsible for processing information, learning and memory, while other specialised brain cells called glial cells are necessary to maintain neuron health and to aid their function. To design effective therapeutic strategies for Alzheimer's disease, not only do we need to investigate how neurons become dysfunctional but also we need to better understand the contribution of glial cells to disease progression. The aim of my Career Development Award is to investigate how astrocytes, the most abundant type of glial cell, can protect neurons in Alzheimer's disease. We plan to identify some of the factors released from astrocytes that mediate neuroprotection, and with this information we will be able to design new and effective therapies.

Our current research has led to novel and exciting discoveries that identified factors released from astrocytes exposed to conditions similar to those in Alzheimer's disease brain. These factors are known as chaperones, and they help to prevent the accumulation of abnormal proteins in the brain. What is even more interesting is that neurons can take up the chaperones released by astrocytes, perhaps in an attempt to protect the neurons.

This Transition Support Award will enable my group to expand on our exciting findings and explore the potential neuroprotective effects of mimicking chaperone release from astrocytes. In Alzheimer's disease, tau protein builds up and forms clumps inside neurons. This proposal will explore the potential benefits of increasing astrocyte-released factors as a potential therapy to prevent tau clumps from forming. We will do this by delivering chaperones to slices of mouse brain, in which we will promote tau accumulation to mimic Alzheimer's disease brain. To further ensure that our findings are relevant to human disease, we will examine these chaperones in the spaces outside cells in post-mortem brain donated by people with Alzheimer's disease, as well as in cerebrospinal fluid from people living with Alzheimer's disease.

I am a dementia researcher who is dedicated to building and consolidating my career as an independent group leader. This Award will enable me to expand my novel avenue of research and my findings will have a significant impact on our understanding of Alzheimer's disease and related disorders, as well as providing new directions for therapies.

Technical abstract
To date, therapeutic approaches for Alzheimer's disease (AD) have focused on neuron-centric mechanisms of disease, without fully understanding the contribution of other brain cells. The aim of my Career Development Award is to identify mechanisms used by astrocytes to protect neurons, and how these are modulated in disease. I hypothesised that molecular chaperones, typically considered intracellular proteins with protective functions in neurodegeneration, can be secreted from astrocytes to protect neurons in AD.

Our research has shown that chaperones of the small heat-shock protein (sHSP) family are secreted from astrocytes when these become reactive, as occurs in AD. Importantly, primary mouse neurons may internalise sHSPs, suggesting that their secretion and transfer constitutes a mechanism that increases chaperone load under conditions when it is most needed.

This exciting new data supports my hypothesis and addresses the aims of my CDA. Unforeseen events have caused delays in generating sufficient data to deliver strong research outputs. These delays include unreliable data generated by the postdoctoral researcher who worked on this grant, and difficulties in breeding the htau transgenic mice necessary for this project.
The Transition Support Award will enable us to progress the aims and increase the impact of our findings. Through analysis of clinical samples and alternative tauopathy models, we will determine the relevance of our findings for human disease, elucidate the mechanism by which astrocyte-derived sHSPs modulate tau pathology, and examine the potential therapeutic benefits of molecular chaperones for AD.

Collaborations and mitigation plans are in place to ensure the research outputs generated will consolidate my leadership position in the field. Importantly, King's College London has committed to support me by offering a tenured position on the successful completion of this Transition Support Award.